Commercialisation of the FECPAKg2 System to Speciate Protozoan Infections in Livestock

Cattle and sheep are susceptible to coccidial infection of the alimentary tract with protozoan parasites belonging to the _Eimeria_ species. Eimeria infections are host-specific with a few pathogenic species within this genus associated with clinical disease; other co-infecting Eimeria species are often present but are not considered important pathogens. Younger animals are most vulnerable to coccidiosis due to their low immunity, although animals can be affected at any stage of their lifetime. Disease is observed all year round but it most common during the wet seasons of the year.

Coccidial infections can cause severe diarrhoea resulting from the loss of absorptive capacity of the gut. Consequently, animals suffer weight loss, pain and protracted convalescence which can increase susceptibility to secondary bacterial infections. This often results in lengthy delays to finishing, increased feeding costs, costs associated with treatment (including labour and medicines, as well as welfare considerations. These considerable impacts on production at a herd/flock level represents one of the most economically significant diseases in the livestock industry.

Current diagnosis largely relies on a simple faecal test for the presence of coccidia oocysts, but interpretation of the results on cyst numbers alone are challenging and should be paired with clinical assessment. Including speciation is highly beneficial to determine the presence of pathogenic _Eimeria_ spp. and to inform treatment decisions. Current practice for speciation requires sporulation of the oocyst to the next stage in its lifecycle (takes between 3-5 days), followed by microscopic examination by a highly skilled technician. Due to the cost and time taken to get results from external laboratories to the veterinary practice, speciation is rarely undertaken. Instead, farmers are under pressure to promptly treat welfare and productivity issues, would usually blanket treat animals with non-targeted treatment.

Answering the call for quicker infection diagnoses (oocyst quantification) and speciation (population differentiation), our previous project confirmed that using digital imaging to detect protozoan parasites is feasible and with automated image recognition software (machine learning) it is possible to objectively speciate field populations directly from faecal samples with no requirement for sporulation (e.g. immediate diagnoses). The FECPAKG2 system, developed by Techion, is a rapid on-farm diagnostic platform currently used for faecal egg counts to detect parasitic nematode and trematode infections in ruminants and equids. The system was refined to magnify and digitally image _Eimeria_ oocysts and this proposal will look at further product development through to commercialisation of a speciated coccidia test.